Ease of use specialist wound care dressings to reduce hospital and nursing home burden

Hard to heal wounds, such as Pressure Ulcers and wounds that get infected after surgery cost the NHS over £700 million a year as well as adversely affecting the wellbeing of the patient and their families. NEXA Medical have developed a novel wound healing device that stimulates the body's natural healing process and ensuring infected material is removed from the wound. It does this through the application of a low level negative pressure applied at the wound site. Although this technique, known as Negative Pressure Wound Therapy (NPWT), has been used in clinical practice for over 20 years, many of the devices that deliver NPWT are complex, noisy and expensive and not really suited for mobile patients or for use in their home.

Specifically, dressing changes have been required to be undertaken by specialist wound care nurses which has often required patients having to be admitted to hospital or nursing homes who have the trained staff. This project is aimed at developing bespoke, easy to apply dressings that can be undertaken in the home. Supported by training and assessment tools that can be used where appropriate by family members and carers under the supervision of Health Care Professionals remotely. The aim is to keep patients in their home for as long as possible when it is deemed appropriate by nursing staff and GPs.

The novel dressing will be reviewed extensively by clinical users to ensure the design has met the requirements as specified by the initial clinical feedback. To allow access to purchasing the dressing so it can benefit patients and the NHS, an application to have it accepted on the NHS Drug Tariff will be made.